The End of the Assize: Deregulating the British Bread Industry - 1800-1870

The Assize of Bread regulated the British bread industry surviving for 600 years before its demise in 1815. The Assize set prices and strict quality standards for bread, the primary food source for all classes. The Assize ensured bread availability and quality for all. This social welfare motivation of the policy has not previously been questioned, with previous studies focusing on the medieval history and enforcement of the Assize. To understand why this regulation was introduced its end requires further examination. Utilizing updated methods and new sources I will examine the period directly before and after the end of the Assize, 1800-1870. Investigating the consequences of deregulation on consumers, workers, and owners. Topic analysis machine-learning techniques will allow for an extensive investigation of newspaper archives to measure bread quality and pricing when regulation was removed. Changes in bread price and quality will reveal whether the Assize was protecting consumers or producers. Baking transitioned from a woman's household chore to a male dominated industry, due to the power of exclusively male guilds. After deregulation the guild system disintegrated and women's barrier to entry was removed. However, were women able to enter this previously male industry or did male dominance persist without formal guilds? The industrial bakeries of today exist due to the mechanisation of bakeries that occurred at the end of the 19th century. Mapping British bakeries as they transitioned to an open market, will reveal the changing business organizational form that enabled this rapid industrialisation.